Oakbrook

Oakbrook Finance is a an alternative finance provider based in Nottingham, UK. We are using advanced data science techniques and the latest technology to provide a compelling, 'full digital service' personal lending proposition to the consumer market.